Object Based Media Interactive Platform Interface

This project will involve user-centred design to research and develop prototypes, tools and open standards which will allow media producers to easily and affordably deliver interactive immersive media experiences created in our ground-breaking interactive editing platform Stornaway.io to multiple delivery points including major game, mobile, desktop, film tv and video on demand platforms to grow multichannel revenue streams. Currently Stornaway can only deliver to the web.

Its aim is to put previously unaffordable high-end interactive production and distribution capabilities into the hands of low budget and SME producers locally and globally, and to dramatically improve the creative and production efficiency, profitability and growth of interactive immersive narrative experiences at all levels.